Music 4 Memories Pay it forward scheme

In July 2024, Music 4 Memories will commence a trial initiative to distribute 100 pre-loaded musical headphones to various care homes situated in West Yorkshire. These Headsets have already been manufactured and are ready for distribution for the trial.

The primary objective of this trial is to gather essential market research data pivotal for advancing the project.

The financing for this trial has been secured through personal funds with the explicit intention of commencing the full-scale implementation of the project on August 1st, 2024\.

To progress to the subsequent phase of the project, additional funding is required to formulate an e-commerce platform that can allow for any individual or business to gift a set of Headphones to those suffering from Dementia and other cognitive decline.

Research indicates that there are over 944,000 individuals in the UK affected by dementia, with 1 in 11 individuals over the age of 65 impacted.

The prevalence of dementia is escalating due to extended life expectancy. Presently, approximately 251,000 elderly individuals with dementia reside in care homes or hospitals, with 80% of them experiencing severe dementia. Projections suggest that the number of individuals in care homes will increase to 417,000 in 2025

My objective is to retail into the Care Home Sector, Home Care sector and Gift Market to help alleviate some of the stress caused by Dementia, not only to the listener but the carer who deals with the agitation that cognitive impairment brings. However I have realised that not everyone would be able to afford to purchase the Heasdsets especially those with limited resources and no family care. With the "Pay it forward" scheme more of the individuals living with Dementia in the UK can then experience their Music choices on their own Headphones. I hope that by being able to research and apply the software into the website more people will benefit from Music 4 Memories Headsets.